CD43 - a molecular switch for efferocytosis and HIV-1 infection

The immune system has evolved primarily to protect us from infection by microbes, and therefore needs to respond rapidly and robustly to infection. However excessively strong or sustained immune responses can be damaging to the host, resulting in disease from excess inflammation and ultimately persistent immune disorders such as autoimmunity. The immune system therefore needs to be carefully regulated to prevent such disease. A way that this may be achieved is by the use of proteins that prevent strong interactions from occurring inappropriately between immune cells. One such protein is CD43, found on immune cells such as T lymphocytes, that has an extended rod-like structure and projects well beyond the 'sugar-coat' of the cell membrane, the so-called glycocalyx. CD43 may thus inhibit interactions between cells simply by its size. However a second inhibitory activity of CD43 is its strong negative charge that will repel other similarly charged immune cells. Given that CD43 is a potent regulatory molecule, how might cells overcome this barrier to interact strongly when required? We have recently found that upon certain signals, including cell death and infection by the human immunodeficiency virus type-1 (HIV-1), CD43 is rapidly lost from the cell surface. The loss of CD43 results in these cells being recognised as damaged by another immune type of cell called a macrophage, that captures, engulfs and destroys these damaged cells. This process is an essential clean up of the local tissue environment and is required to prevent the build of of damaged and dying cells that may release their contents, triggering unwanted inflammation.

However, some disease causing microbes, such as HIV-1, have evolved to use the contact between dying or infected cells and macrophages to jump into the macrophage and infect it. This type of viral spread allows faster viral spread and multiplication, increasing disease and persistence. We have found that infection of T helper lymphocytes by HIV-1 triggers loss of CD43 from the cell surface, in part by the virus inducing cell death. As described above, loss of CD43 attracts macrophages to engulf these infected T cells, and the infection is then passed in turn to the macrophages. This type of cell-to-cell spread is very efficient and allows macrophage infection by HIV-1 strains that would not usually infect them. An additional consideration is that CD43 on T helper cells acts as a barrier to HIV-1 infection, and so we will also investigate how the loss of CD43 makes these cells more susceptible to HIV-1 infection and how we might prevent this.

We have identified a molecule called ADAM10 that causes the loss of CD43 on the surface of dying and infected T lymphocytes. ADAM10 is a cell-surface enzyme that when activated by infection or cell death cuts off CD43 at its base, releasing it from the cell. At present we do not know how cell death and HIV-1 infection trigger ADAM10 activation, and this is one of the main questions we will address in this application. Once we understand how ADAM10 is switched on by cell death and infection we can test drugs to inhibit or enhance this process. If successful, these drugs might then be used to either slow down HIV-1 infection of T cells and macrophages by preventing CD43 loss from infected T cells, or speed up the clearance of dying and dead cells that may be involved in inflammatory conditions such as cardiovascular (eg. atherosclerosis) and autoimmune (eg. systemic lupus erythematosus) diseases.

Technical abstract
Immune cell interactions are essential for multiple processes including efferocytic removal of dying cells by phagocytes. These interactions are mediated primarily by specific ligand-receptor engagement, but may be regulated by molecules such as CD43. CD43 is a highly expressed leukocyte glycoprotein, unusual because it extends 45 nm from the cell surface and contains ~ 80 sialic acid-terminated O-linked glycans. These features impart steric and electrostatic barriers to immune cell interactions. Genetic removal of CD43 results in increased intercellular interactions, including, as we show in the current application, capture by macrophages. This latter finding demonstrates that CD43 is a previously undescribed 'don't eat-me' leukocyte signal. We also describe a novel pathway by which CD43 is rapidly and almost completely removed from the surface of T cells upon cell death or HIV-1 infection by the plasma membrane sheddase ADAM10.

HIV-1 infection of CD4 T cells and macrophages contributes to viral pathogenesis and persistence even in the presence of suppressive immunotherapy. Although CD4 T cells are readily infectable in vitro and in vivo, macrophages are relatively resistant. We recently described an efficient pathway of macrophage infection based upon capture and uptake of HIV-1 infected T cells by macrophages, which mediates macrophage infection even by weakly macrophage-tropic HIV-1. Data provided in the current application reveal that both HIV-1 infection of T cells and their regulated cell death leads to cell surface CD43 loss and macrophage uptake. In the case of HIV-1-infected T cells, this may drive efficient macrophage infection.

These findings have implications for both the pathogenesis of inflammatory and autoimmune diseases linked to ADAM10 dysfunction, spread of infection between T cells and from T cells to macrophages, and therapeutic intervention in these conditions via currently available or novel ADAM10 inhibitors.

Potential impact
Academic beneficiaries. This proposal is primarily fundamental research-based, although it has strong translational potential. Those most proximal to the research are academic researchers with interests in two main areas: i) HIV-1 infection and establishment of viral reservoirs; ii) clearance of dying and dead cells under homeostatic and disease conditions, and its deregulation leading to inflammatory and autoimmune conditions.

Greater understanding of HIV-1 spread to macrophages by the novel 'phagocytic synapse' may assist in understanding how tissue macrophages become infected and how they may be more effectively treated with antiretroviral therapy. Similarly, illuminating the role of CD43 in T cell infection may shed light on the relative susceptibility of activated and naïve T cells to HIV-1 infection and how they allow persistence of HIV-1 under suppressive therapy.

New information generated by this proposal regarding a novel pathway of efferocytic uptake would stimulate a new area of research into the impact of this pathway on the outcomes, depending upon the type of cell death and the implications for defective clearance based on factors modulating CD43 levels and ADAM10 activity. Since CD43 and ADAM10 homologues exist in mice, a logical next step would be for the research community to investigate the impact of disrupting this pathway on chronic inflammatory outcomes in vivo.

Industry. Since ADAM10 is a sheddase linked to inflammatory disorders, the ability to rapidly screen for ADAM10 activity using CD43 shedding as a surrogate may lead to development of new assays that would allow facile drug screening. The existence of ADAM10-specific inhibitors that have been in phase-I clinical trials and are considered safe may allow us to repurpose them for use as inhibitors of HIV-1 infection via their interaction on CD43 shedding and efferocytic uptake of infected T cells. Alternatively, in conditions of defective efferocytosis leading to inflammatory outcomes, stimulation of ADAM10 activity may trigger more profound CD43 cleavage and enhanced efferocytic activity.

Project staff. The postdoctoral researcher working on this project will benefit from a cross-disciplinary training with collaborative links with research groups working at the cutting edge of advanced imaging. Work on assay development and drug repurposing might lead to contacts with industry.